Origin and evolution of detailed structure in coronal mass ejections (CMEs)

Advances in CME imaging over the past two decades have revealed detailed structure that is not explained by simple geometric modelling. In this study the successful candidate will investigate the origin of this complex structure by combining long-term data sets such as from the SOHO and STEREO spacecraft while benefitting from new insights from the more recent Solar Orbiter and Solar Probe missions.